Birmingham City University and Managed Enterprise Technologies Limited KTP 22_23 R4

To build a multi-modal (text or speech) system driven by Artificial Intelligence and Machine Learning to answer technical queries in IT and cybersecurity.